Migrant identification and incorporation: Kenyan Pentecostals between home, London, and the Kingdom of God

Though migration policies categorize migrants by their nationality, people from the same country of origin do not necessarily form an a priori 'community' in practice. Increasingly, anthropologists of migration and transnationalism are focusing on non-ethnic and non-national forms of identification and pathways of incorporation into host societies. Pentecostal Christianity is one such pathway that anthropologists argue produces a distinct politics of identity and mode of being in the world. Research on the African diaspora suggests that churches mediate notions of belonging and identity.

This study will examine the practices, social relations, and discourses of (Black African) Kenyans, who migrated to London and converted to Pentecostalism post-migration, as a means of understanding forms of migrant identification and pathways of incorporation. The focus on the religious identification of migrants is particularly timely in the context of the United Kingdom. Faith institutions, such as churches, feature centrally as key civic institutions in the current Conservative-Liberal Democrat coalition government's vision of a 'Big Society'. At the same time, migrants, especially ones who are religious, are often the subject of policy and public concern.

I will examine the worlds Kenyan Pentecostals in London create, that is, how they situate, or emplace, themselves through the co-production of identities and places. Here, emplacement is understood both as the differential and contested social processes through which people come to associate themselves, and be associated, with particular places, as well as the meaning and significance people invest in places in practice. I will focus on three areas: Kenyan Pentecostals' local social networks, place-making practices, and the churches as institutions. Attention will be paid not only to migrants' subjective understanding and experience of places, but also to the multiple geographical scales (e.g., the East London boroughs where the churches are located, London as a differentiated 'global' city; and the wider U.K. context), in which they are embedded and which shape how they are perceived by others, where they live in the city, and the kinds of jobs to which they have access.

Ethnographic fieldwork will be primarily conducted in three Kenyan Pentecostal churches led by Kenyan pastors who minister to predominantly Kenyan congregations (with approximately 50-200 members each), and located in different East London boroughs. In addition to conducting participant observation during church services and other activities, I will spend time with congregants outside of church. Additionally, semi-structured interviews will be conducted with pastors in order to develop an understanding of the churches' history and development, the nature and range of activities and services, and their congregation profiles. Through my previous research, I have established research relationships with numerous Kenyan Pentecostal pastors, as well as young Kenyan Pentecostal migrants who predominate in the congregations; these relationships provide me with a gateway to reach these often marginalized residents of the city.

Potential impact
One potential impact of the research includes advancing understanding of whether or not Pentecostal churches can be considered civic institutions, in what ways, and how their institutional self-perception relates to policy discourses promoting faith institutions as vehicles for delivering services and generating social capital. This topic is currently of interest to the coalition government in terms of the 'Big Society' but is likely to remain on future government agendas. The impact will be maximized by working with local service providers, social policymakers, and other interested stakeholders, for instance, through their participation in the advisory group, a pre-study event, a post-study event, and/ or at a briefing on the role of churches in civil society. The stakeholders will be drawn primarily from the three boroughs where the churches are located and/ or among those working with Kenyans in East London.

Another potential impact relates to the struggles for recognition of Kenyan Pentecostal pastors and congregants in their communities. Studies of faith-based institutions and the 'Big Society' (e.g. Kettell 2012) suggest that, though sceptical, many faith leaders see it as an opportunity to bring faith (back) into the public sector. Additionally, based on my previous research, Kenyan Pentecostals are aware of how migrants in general are perceived in policy and political discourse in Britain. Pastors will likely welcome opportunities created by this project both to articulate their ideas and visions for the future and to engage in discussions with policymakers and other local stakeholders. And, congregants will appreciate opportunities to contribute their perspectives and experiences to debates and policies. Participation in the advisory group, the study itself, and study events each represent such opportunities. Through their participation, pastors and congregants can contribute to the impact of this study on areas of concern to them.

As part of the knowledge dissemination activities, I will circulate emerging findings in the form of briefing papers through a mailing list I will create, in addition to the extensive list COMPAS maintains. I will also develop a webpage on the COMPAS website (www.compas.ox.ac.uk) that provides an overview of the project and serves as another means of disseminating its findings and engaging with the academy and non-academic users. Additionally, I will write periodic blog posts to disseminate my findings and link my research with topical issues of the day. Together, these multifaceted communication efforts will ensure the impact of this project reaches a range of non-academic audiences.